Roehampton University and Community Drug and Alcohol Recovery Services - AKT4

To co-produce and review a neurodiversity and dual diagnosis-informed addiction recovery upskilling programme for Community Drug and Alcohol Recovery Service's (CDARS) professionals and peer mentors, to improve accessibility and effectiveness for this population group through service enhancement, improved accessibility and neuro-inclusivity in addiction recovery.